Radiative-Hydrodynamics Simulations of Cosmic Reionization

This project will be focusing on detailed numerical modelling of the small-scale physics and its effects on the observational features of the Epoch of Reionization. This is geared primarily towards the current LOFAR reionization experiment and in preparation for the near-future SKA one. There is significant parameter space to be explored and a complex reionization physics to be understood for both proper planning of the observations and for reliable interpretation of the obtained data and its connection to the properties of the first galaxies and the progress and duration of the reionization process. As part of this project the student will learn and then further develop a variety of numerical codes and tools, including massively-parallel programming and data analysis. He will also learn the rich physics involved, as well as the basics of radio interferometry and other relevant observational methods.